Rubixx Housing

The creation of a modern cloud-based software system to provide to social housing organisations across the UK, enabling staff to work anywhere, residents to securely access their data and services on multiple channels and to deliver real value for money to the sector.